Novel techniques for seabed monitoring of CO2 leakage and monitoring campaigns based on reservoir, cap rock and overburden migration models.

The project team with partners from United Kingdom (UK), Greece (G) and Norway (N) proposes to use the Next Generation Technology of metagenomics and bioinformatic, for offshore post injection and long-term monitoring of CO2 storage sites. DNA extracted from seafloor sediments exposed to in situ CO2 release at the Scottish west coast will be analysed and compared to our existing CO2 anomaly signatures from the North Sea. An automatic workflow for fast finding and precise detection of genes associated with prokaryotic CO2 assimilation will be generated. Correlation analysis of geochemical parameters and genetic anomalies in in situ and ex situ CO2 exposed sediments will be made. To be able to estimate the resolution and sampling frequency required for safe long term monitoring of CO2 storage sites, we will calculate the theoretical migration of CO2 to the seabed from a conceptual storage site model with cap rock leakage. Based on this approach we will suggest monitoring campaigns and recommendations for the conceptual storage site model and estimate the monitoring costs. The CCS community needs a technique able to detect deviations from baseline conditions in the seafloor in good time before CO2 migrates from the seafloor into the sea water where pelagic organisms such as fish can be affected.

Potential impact
The COVERALL proposal replies to the FENCO call on topic 2 "CO2 onshore and offshore monitoring techniques " requesting development of technologies and environmental surveys with the aim to improve our understanding of the required sampling frequency, resolution, methods and costs. The project team with partners from United Kingdom (UK), Greece (G) and Norway (N) proposes to use the "next generation technology" of metagenomics and bioinformatics, for offshore post injection and long-term monitoring of CO2 storage sites. DNA extracted from seafloor sediments exposed to in situ CO2 release at the Scottish west coast will be analysed and compared to our existing CO2 anomaly signatures from the North Sea. An automatic workflow for fast finding and precise detection of genes associated with prokaryotic CO2 assimilation will be generated. Correlation analysis of geochemical parameters and genetic anomalies in in situ and ex situ CO2 exposed sediments will be made. To be able to estimate the resolution and sampling frequency required for safe long term monitoring of CO2 storage sites, we will calculate the theoretical migration of CO2 to the seabed from a conceptual storage site model. Based on this approach we will suggest monitoring campaigns and recommendations for the conceptual storage site model and estimate the monitoring costs. The CCS community needs a technique able to detect deviations from baseline conditions in the seafloor in good time before CO2 migrates from the seafloor into the sea water where pelagic organisms such as fish can be affected.